OPSMO - Machine Learning Driven Business Support Tool for Tech Startups

For tech consultancies and startups, searching advertised contract opportunities, be it a project in the public sector or an individual consultant contract, is time consuming and costly. Writing a bid can take one or two months and a fulltime bid coordinator can cost upwards of £30k/year. Proposal success rates are typically 1 in 12 meaning a tech startup may be without funding for an entire year, which for early-stage startups can be fatal. Technology is changing rapidly and staying informed of cutting-edge developments across every layer of the software stack, across every algorithmic technique, and across every cloud provider is almost impossible, which inhibits CTOs and CEOs from making strategic investments in skills and services. Existing small consultancies of various expertise aiming to pivot towards tech to take advantage of the substantial opportunities find it challenging to upskill their knowledge of tech quickly enough to generate winning ideas and the time of their often-limited technical resources can be hard to obtain. A step change solution is needed to convert creative innovation into sustainable growth.

OPSMO uses machine learning and graph database technology to deliver a technical bid writing support system for tech startups that identifies funding opportunities, inspires ideation and innovation, and informs cost and risk estimates. It streamlines proposal writing, reducing writing time and bid writing resource costs. By capturing galaxies of data on cutting edge technological innovations, OPSMO associates tech stacks with problems, paints a picture of the solution, and generates the required team roles, associated costs and risks associated with the stack. By fast tracking bid writing, OPSMO liberates startups to network, brainstorm, create, iterate, and build.Through its fully automated data ingestion pipeline, OPSMO streams data on contract opportunities in the UK and Europe; data on tech jobs, roles, skills, and salaries; data on technological innovations, their uptake trends, and the connections between them; and builds a big data knowledge graph to associate technological advances with funding opportunities and problem spaces. Recent developments in deep learning natural language processing provide OPSMO's algorithms with enhanced capabilities for extracting mentions of technological tools from text, for classifying funding opportunities by theme, for calculating association strengths between tools, and to track trends in the popularity of solution architecture. OPSMO's cloud hosted graph database provides 100,000 queries per second across billions of connections giving startups a smooth user experience when accessing its targeted knowledge graph, unmatched in scale an insight.